DETECT - Device for Evaluating Transportation Energy Contaminants

Hydrogen offers a zero-emission fuel solution for buses, trains, and heavy vehicles where battery electrification is limited by weight or range. Despite strong UK policy backing, widespread adoption of hydrogen transport is constrained by the critical issue of hydrogen purity. Hydrogen used in fuel-cell systems must be almost entirely free of impurities such as CO, H2S, NH3, and hydrocarbons to parts-per-million levels. Contamination can permanently poison catalysts, damage electrolysers, and void warranties.

Currently, hydrogen purity is tested off-site in specialist laboratories using gas chromatography or mass spectrometry. Sampling, shipping, and analysis typically take several days. There is no rapid, in0line method to verify hydrogen quality or to allocate liability if contaminated fuel causes failure. As hydrogen distribution scales via pipelines, trailers, and refuelling stations, this gap will become a major bottleneck - technically, financially, and legally.

Our project will develop a quantum-enhanced optical sensor that measures hydrogen-hydrocarbon ratios and detects trace contaminants in real time.